Aston University and Partners For Endoscopy Limited KTP 25_26 R2

To revolutionise the use of disposable gloves in healthcare through the development of a novel, biodegradable 'spray-on glove solution.